Glyndwr University and P & A Fencing and Sheds Limited

To establish an IT infrastructure to facilitate the growth of a modularized ERP system, starting with a stock management system to enable growth in internet trading.